Analysis of Super-K Gd data and calibration hardware development

The project involves developing calibration hardware to monitor the Gd loading inside a detector and to undertake analysis of the new data from the Gd phase of Super Kamiokande.